Gower College Swansea And Contract Services (South Wales) Limited

To reengineer the construction, renovation and maintenance processes by applying Lean management principles and embedding formal Project, Quality and Environmental management systems.